AI behavioural design tool to optimise public health communication campaigns

This project is bringing together AI, behavioural science and design for the first time to optimise public health communication campaigns. The AI behavioural design tool will act as a 'plug-in' for existing social listening tools so we can develop more effective and engaging public health communications to help increase the uptake of preventative health behaviours such as vaccine and screening programmes.